Heriot-Watt University And Scotmas Limited

To develop an innovative method of producing sodium chlorite in a modular plant suitable for placement in developing countries. To develop novel electrochemical methods to convert sodium chlorite to chlorine dioxide in a high efficiency reactor and increase production of precursor sodium chlorate.